Nottingham Trent University and Van Elle Limited

To develop and embed the capability to optimise micro-piling systems installed into rail track beds that will improve train stability using geotechnical design models and accurate non-contact measurement collection methods.